Dppa2/4 regulate the epigenome during gastrulation

Embryo development is a remarkable process. Following fertilisation of the egg by the sperm, the embryo must grow from a single cell capable of becoming any part of the body to an ordered group of cells each with their own identity. This requires tight regulation and control however we have a limited understanding of how this regulation operates.

Stem cells are unique in that they can become any cell type in the body. My research will lead to an understanding of how a stem cell makes the choice of what type of cell to develop into. Scientists know that there are specific marks on the DNA present only in stem cells at very early stages of development that direct the cell to become a heart cell, a liver cell or any other cell type. This is similar to placing bookmarks in an encyclopaedia to direct a reader to the relevant pages on fashion or cars. However, while we know a lot about the cellular machinery that makes these marks, we don't know how these marks are placed on precisely the right piece of DNA, and what happens when they are not present.

In the past year I have identified 2 factors that my initial experiments show can bring the machinery responsible for making these marks to their targets on the DNA. This is especially exciting as now we can start to understand how these marks get to the right places. However, there are still many questions that remain unanswered. Specifically, the effects that these marks have on the function of the cell and its development are unknown. Recently, new technologies developed at my host research institute now enable me to investigate this important question. Using these technologies, I will help develop this area of knowledge, which in turn will have important impacts both academically and socially. My research not only builds our basic understanding of developmental biology but could also help improve regenerative medicine and stem cell therapies. Furthermore, since the 2 factors I am studying are frequently misregulated in human cancers, understanding their function and role in normal healthy development could aid further cancer research.

The research in this proposal will be undertaken at the Babraham Institute, a prestigious centre of scientific research, with an exceptional group of scientists who study how DNA is regulated. The project will be undertaken in the lab of Professor Wolf Reik, a world-renowned scientist with extensive mentoring experience and a great depth of knowledge from which I will benefit immensely. In addition to my work, this proposal will help me develop as a scientist, by enabling me to attend training workshops, training courses and scientific conferences. Additionally, I undertake and immensely enjoy teaching and mentoring both undergraduate and graduate students, inspiring the next generation of scientists. Together, the science and career development made possible in this fellowship will help me make the transition to leading my own independent research group in the future.

Technical abstract
Mammalian embryonic development entails one of the most dramatic chromatin and epigenetic transformations in an organism's life. Pluripotent stem cells and early embryos possess a unique epigenetic landscape with many key developmental gene promoters marked both by activating H3K4me3 and repressive H3K27me3 histone modifications. However it is currently unknown how these bivalent domains are targeted, or precisely how they impact on lineage commitment. My preliminary findings show that the small non-enzymatic DNA binding proteins Developmental Pluripotency Associated 2 (Dppa2) and 4 (Dppa4) target bivalency and repel repressive DNA methylation in embryonic stem cells (ESCs). Consequently, Dppa2/4 double knockout ESCs are not able to differentiate efficiently and show defects in cell migration. In this proposal, I will build on these preliminary findings to investigate the molecular and functional significance loss of bivalency both in ESCs as well as gastrulating mouse embryos.

Here, I will combine exciting single-cell transcriptional and epigenetic tools pioneered by the host lab with in vitro and new in vivo mouse models to investigate how Dppa2/4 affect early embryonic development. Firstly, I will examine how Dppa2/4 affects mouse embryogenesis at a phenotypic and molecular level. Secondly, I will investigate how the altered epigenetic landscape affects recruitment of transcription factors during differentiation, and whether this can be restored. And lastly, I will examine the role of Dppa2/4 in regulating cell migration, a process crucial not only to gastrulating embryos but also in cancers. Together, these experiments will be key to understanding the role of these DNA binding proteins in early embryonic development. In addition to furthering our scientific knowledge, this proposal has the potential to impact society at several levels, including improving the efficacy of regenerative medicine and developing new cancer therapeutics.

Potential impact
The proposed research will likely have impact in several areas:

Academics
The immediate beneficiaries will be scientists working in closely related fields, namely epigenetics, stem cell and cell and developmental biology. I expect this work will result in the advancement of our knowledge of early embryonic development and will result in at least one high impact scientific paper and several conference presentations and invited seminars. Consequently, the outcomes of my research will likely be wide-reaching and may also benefit researchers further afield. In the long-term I anticipate this work will have important clinical impacts, both in our understanding of cell lineage formation but also in regenerative medicine and cancer therapeutics.

Commercial sector
The work in this proposal will likely impact the commercial sector. I have been consulting with Cambridge Epigenetics on the development of stem cell quality control assays, which will continue to benefit from the work in this proposal. In the long term, the increased knowledge of early embryonic development generated in this proposal will have impact on companies developing stem cell and regenerative therapies.

General Public
As a scientist I am heavily involved in several outreach activities to communicate my research to the wider public, convey the importance of research to society, and encourage and increase scientific enthusiasm and awareness in young children and students. The Babraham Institute has a strong commitment to public engagement, delivering a wide reaching programme of activities designed to bring science closer to society. On average, BI engages with over 5000 members of the public across 40 events per year. I have a strong public engagement programme, and regularly give 2-4 talks annually to a range of community groups from high school students to seniors, aid in institute open days and science fairs such as the Cambridge Science Festival, and disseminate my research through social media and news outlets. Through these programmes I directly engage with the public, providing insights into the exciting world of science, informing the public about how discoveries are translated into innovations that will improve global health and quality of life, benefiting society. My public outreach activities not only result in increased understanding and interest in science and technology, but provide a forum through which concerns in science can be raised.

Wider Society
The long-term benefits of this research will enhance the quality of life of patients by developing stem cell and regenerative therapies, particularly for ageing-associated diseases. Furthermore, while not directly researched in this proposal, my work will likely have an indirect impact on cancer therapeutics and diagnosis. The proposed research has the potential to significantly impact society by increasing scientific knowledge, and improving the safety and fidelity of cellular reprogramming technologies, which have great clinical promise for personalised medicine and gene therapies. Furthermore, it will aid policy makers, particularly surrounding embryonic research ethics and by setting quality standards for stem cell therapies. The proposal addresses a significant societal challenge in public health care, by providing critical research required to realise the potential of regenerative medicine that will tackle the shortage and growing demand of organ transplantation.

Economic impact
The long-term impacts of this project on regenerative medicine and cancer therapeutics will have economic impacts. This includes the contribution of otherwise incapable individuals to society, as well as diminished burden on the health systems worldwide. Furthermore, through my mentoring and public engagement activities, by motivating young people to consider a career in science, this work may also contribute to the development of UK research in the long-term.